Defining Lacan's Contribution to Agamben's Theory of Sovereign Power

Agamben's political philosophy asks how we can free ourselves from sovereign power. Using psychoanalyst
Jacques Lacan's theory of potentiality and actuality, my research presents a systematic critique of
Agamben's argument that the potentiality of language can overcome sovereign power. It then proceeds to
argue that the psychoanalytic concept of the symptom from Lacan's late work may better explain how
language can be used to open up a path beyond sovereign power. As theories of the symptom have up to
now been focused almost exclusively on the individual, my work will present an original intervention in
psychoanalytically informed philosophy demonstrating the symptom's communal dimension.